Conductor

Traction Bulk Supply Points are large capacity grid connections designed to support peak demand on the rail traction system. Because traction power is typically very peaky in nature this capacity is not optimally utilised. Installing battery storage facilities at traction BSPs and unlocking connection agreements to enable two-way dynamic flow could shift rail energy demand away from peak periods, unlocking capacity for other customers; support regional balancing of supply and demand; fulfil unmet demands for flexibility services in areas with network constraints; and increase the commercial scope for new traction-connected generation capacity, replacing curtailment with load shifting and export capability.